The structure of porous sol-gel oxide glasses using the NIMROD neutron diffractomter: getting the whole picture

This application provides the framework for a PhD student to be trained via the pursuit of a focussed scientific programme tailored to sit within the commissioning and early development phases of a major new facility at the RAL; it is anticipated that the student will, upon completion, be ideally suited to a research career in this area. The research programme itself is based upon the synthesis, characterisation and then detailed structural study (using the NIMROD beamline on the ISIS second target station, due to start operations in 2008) of a range of sol-gel materials of contemporary interest. The materials include those with catalytic properties, bioactive glasses and non-linear optical materials. The expected outputs from the project will include both novel scientific results and a significant contribution to the development of the longer-term user-based infrastructure associated with the facility itself.